Supermassive Black Hole growth in merger-free galaxies

It has long been thought that galaxy mergers lead to the majority of supermassive
black hole (SMBH) growth, however cosmological simulations have recently shown
that this is not the case. The majority of SMBH growth seems to occur through
galaxy-merger-free processes, such as gas being funnelled to the central SMBH down
a galaxy's spiral arms. However, these processes are understudied, and yet
understanding the limitations to such growth mechanisms and the subsequent
impact on the host galaxy through feedback of energy from the SMBH is crucial to
our understanding of galaxy evolution as a whole. To isolate these merger-free
mechanisms, galaxies with obvious disk morphologies hosting growing SMBHs are
identified in large galaxy surveys. However, such a combination is rare, with less than
200 such systems currently known.
In this project, the student will use Galaxy Zoo morphological classifications to select
a larger sample of these merger-free galaxies from a range of galaxy surveys which
provide deeper imaging (such as DESI, Euclid due 2025, and Rubin due 2026). The
student will calculate both SMBH and galaxy properties using survey data to
determine how they have co-evolved, along with writing proposals for observational
follow-up time using state-of-the-art facilities (such as the VLT, E-ELT, ALMA and space
based observatories such as HST) with the aim of understanding this understudied
SMBH growth pathway.
The main goal for the first half of the project is for the student to recreate the figures
in Simmons, Smethurst, & Lintott (2017) with a much larger sample of these
bulgeless galaxies hosting a growing SMBH selected from the DESI survey. This should
increase the known number of these rare, understudied galaxies by an order of
magnitude. The selection process will use a combination of traditional selection
techniques combined with a novel new AI tool developed to select rare objects from
surveys with Galaxy Zoo morphological classifications, along with including a control
sample that was lacking form the original studies which pioneered this new field.
Follow-up work on this sample will also be crucial, with the student needing to
3. Please assign percentage relevance (totalling 100%) to the below activity descriptions
propose for time on telescopes with spectroscopic instruments, either single slit or those
with integral field unit (IFU) capabilities. The goal of this new, larger sample selection and
observational follow-up is for the student to gain a thorough understanding of the SMBH
and galaxy properties within the sample, and compare them to the "typical" AGN
population which have undergone a mixed growth history of merger-driven and merger free accretion onto their SMBH. The results of this project are likely to have an impact
across both galaxy evolution and cosmology, where the growth of SMBHs is a key topic,
especially in the context of the latest results from the James Webb Space Telescope
(JWST) finding over-massive SMBHs in the early Universe, and the impact of feedback
from SMBH growth in the context of cosmological models and simulations.
This project is the epitome of blue-sky research, since the neither I nor the student know
exactly what we will find in the DESI, Euclid, or Rubin survey data. The results of this first
half of the project will therefore guide what the student does for the latter half of their
DPhil, with many options available to them. A similar sample selection can be applied to
both Euclid and Rubin survey data which is incoming in the next 2 years, with Euclid also
providing a deeper, space-based follow up of galaxies in DESI. Euclid also provides the
option of investigating the redshift evolution of merger-free SMBH growth, which may be
an avenue of research that the student will choose to explore. Alternatively they may
choose to focus on the star formation histories of the galaxies and the rel